Experimental development of an Incident Care Team Survivor Relationship Management system for Major Rail Incidents

In the event of a major rail or tram incident (such as a collision, derailment, fire or terrorist attack), the UK's Passenger Train Operating Companies (TOCs) provide humanitarian support to those directly and indirectly affected by the incident. This support is provided by 'Incident Care Teams' (ICTs) who are volunteers from each TOC who have been specially trained in how to respond to the needs of survivors in the hours and days following the incident. This is governed by a rail industry Approved Code of Practice and supported by a software system used by all TOCs.

Currently, the process and system to support this vital work is based on manual recording on paper and an obsolete Microsoft Access database.

Over-C are proposing to develop a **proactive** and **real-time Incident Care Team Survivor Relationship Management (ICTSRM)** system using digital technology, data and analytics that will replace the current Microsoft Access database system.